Project title is Examining the effects of psychological resilience interventions on recidivism in young people who offend

Summary The PhD is a collaboration between Dr. Beattie and the Youth Justice Service (YJS) for Gwynedd and Môn and is part of an established research program to develop research-informed, theoretically driven psychological resilience interventions for young people, with the aim of reducing recidivism. Psychological resilience interventions also hold promise for reducing social inequalities, increasing community cohesion, reducing unhealthy coping strategies (i.e., drink and drugs), and enhancing well-being, mental health, and positive pro-social behaviours. This PhD would extend this line of work both within Gwynedd and Môn and to all counties across North Wales, increasing both the research base and training opportunities. Dr. Beattie will provide extensive research training, while the YJS will provide access to their training resources, guidance in navigating the complex web of involved services, and excellent opportunities for knowledge exchange and scientific outreach.